Advanced neutron scattering techniques to understand and improve performance in membrane nanotechnology

During this Fellowship, I intend to develop a multi-scale approach that, revealing the structure-relaxation dynamics correlation over a wide time- and length-scale, will direct the design of smart membranes with customised functionalities (while providing a fundamental understanding of commercially available materials).

My methodology addressing the microstructure/processing/performance triangle aims to facilitate the transition from theoretical properties to practical applications in materials designed for energy conversion applications and separation science (while it can be extended to biomedical applications).

I intend to develop my research at UCL Chemistry, which provides the ideal scientific framework enabling close collaborations with Physical Sciences and Engineering Departments.